Feasibility assessment of a low-cost light-weight Gallium Nitride traction inverter through build and testing of a 55 kW prototype

Zagres has developed a unique GaN traction inverter technology incorporating a disruptive gate drive design and a

compact, light-weight, integrated inverter design with patented thermal management that eliminates the need for a

second cooling loop. This project aims to prove the feasibility and quantify the economics of Zagres' GaN inverter

technology through design, build and testing of a 55 kW prototype inverter for the EV traction drive system.